AI-based personalised recommendations for prevention and treatment of eczema and comorbidities

The burden and prevalence of chronic allergic disease (such as eczema and asthma) is increasing over the last 30 years. But there have been few advances in its treatments in the last 50 years, partly due to the lack of understanding of the underlying pathophysiology. This project aims to improve this situation by identifying disease endotypes that actually require different strategies for prevention and treatment of eczema and comorbidities.